Feasibility study to develop a customised software platform for simulation of stratified medicine studies.

This proposal outlines a feasibility study to examine development of a novel platform for disseminating andcommercialising new study design and analysis methods applied to stratified medicine. This projects involves acollaboration between the SME Exploristics and and a software development company, Kainos. The platformwill support stratified medicine research by enabling the optimisation of both study designs and analysismethods. Designed as an add-on module to the commerically available KERUS software platform, the appsstore will allow the evaluation of new innovations in stratified medicine in silico prior to launch of real worldstudies, improving their chances of success. This platform will provide a low-cost turn key technology forstratified medicine research helping to address the challenges encountered in extracting meaningfulinformation from this data-rich field. Facilitating smarter prospective design and analysis, the platform willhelp to realise the commercial exploitation of complex biological data through the development of novel bio-based products and services, improving patient outcomes.